AdvanceYeastPro-Advanced and sustainable yeast-based novel food, grown in vegetable derived scaffolds for a high- structured and protein rich product

**-AdvanceYeastProt** aims to create an unprecedented low-emission, indulgent, highly structured protein and vitamin enriched yeast-based "whole-cut" food product, to answer consumers' and market demands, while boosting the reduction of food loss and freshwater usage by promoting the recovery of vegetable retailers' side-streams while creating

-The necessity for such product derives from the increased governmental and general-public awareness, and demand, for more sustainable and healthier non-meat derived protein-sources. This to feed the growing population, and provide the consumers with more nutritious, healthier, environmentally-friendly and committed to animal welfare choices.

-The development of this innovative biotechnology and a new high-protein product locally will aid UK's reliance on imports and help deliver stated government targets on net-zero and environmental obligations.

**Our Product:**

Will offer an indulgent experience hitting expectations of consumer quality (flavour, texture and mouthfeel), improved nutrient value, clean-label, reproducibility and affordability than the current alternative-protein products in the market:

i) more nutritious and healthier than the competitors: in high quality protein (with all essential amino acids, including methionine, tryptophan, leucine and tyrosine, and enriched in key vitamins, especially Vit B12 and Vit D. These amino acids and vitamins are not present in other alternative proteins and so remain a deficit in certain diets.

ii) other attributes are a) no use of antibiotics or growth hormones, b) be associated with a meaty umami flavour c) less processed and d) with less additives, than the competitors.

iii) it is a raw "whole-cut" alternative which will provide the domestic consumer with the opportunity to cook as they desire.

-We will further innovate by engineering the technological process to make it more **sustainable and economic**, providing marketing solutions to prevent and reduce food loss: We will incorporate vegetable industry side-streams that otherwise would normally be disposed of on the soil, which will add the texture, nutrients and the required water (expensive resource and in short supply) to the product. -Once proven this innovative approach will fast forward the development for upcycling vegetable loss initially using Industrial side-streams but ultimately including those produced from domestic gardens, small-holdings, and allotments, respectively.